The University of Essex and TIAA Limited KTP 23_24 R2

To use the latest data science and Machine Learning techniques to intelligently automate the Internal Audit processes and develop a new Artificial Intelligence-driven decision support service as a new product within the range.